Wayscout : real time onward journey platform for rail passengers on the train

This project will deploy new real-time onward journey ride matching technology on train carriages to provide a novel personalised end-to-end journey experience for rail passengers and demonstrate how travellers can expect rail to form the backbone of future journeys in the emerging Mobility-as-a-Service paradigm.